Foundation Industries Ventures (FIVe) S&IN

The Foundation Industries (FIs) metals, glass, ceramics, cement, chemicals, and paper are vital to the UK manufacturing and construction sectors. Approximately 75% of the materials we see around us have been made by one of these six industries and moving towards 2050, we need to rapidly address the challenges brought about by climate change, and the need for long-term sustainability of these industries in the UK. Innovation is key to achieving this aim.

The UK FIs are less innovative than in other competitive countries; over a third of businesses have not introduced new innovation in the last three years; smaller businesses are less likely to be innovative than larger companies; and there is hesitancy around innovation adoption.

To support the UK in its journey to become a Science and Technology Superpower by 2030, the Foundation Industries Ventures (FIVe) Science and Innovation Network (S&IN) will unite innovators, startups, industry, investors, and universities from across the FIs to tackle the individual and cross-cutting regulatory barriers. The network will accelerate innovation pathways by developing regulatory science that supports decision making for Deeptech innovation and scaleup, for technology readiness level 1-9\.

FIVe SN&I will focus on Collaboration, Education, and Communication to:

* Build a network of relevant stakeholders, by working with established groups (FISC, TFINetwork+, and TransFIRe) thereby delivering regulatory science to accelerate innovation pathways.

* Discover the necessary training required to up-skill the innovation value chain and deliver that required training while continuing to develop a firm foothold as a trusted delivery partner.

* Communicate the findings of its research with the wider community through the existing FIve platform and become the go-to, trusted network to influence policy through innovator-informed evidence.

Discover Phase deliverables:

* Sandpits and online workshops for data discovery.
* Reports and Thought Pieces to disseminate findings to a wide audience.
* A tactical review of the regulatory landscape, conducted by ANION.
* The proposal for the FIVe S&IN Implementation Phase.

In the Implementation Phase, the FIVe S&IN will become the go-to, trusted partner to support the acceleration of innovation across the FIs in the UK and to influence the UK government and future regulation. It will deliver cross-cutting solutions and influence policy through innovator-informed evidence, and act as the "intelligence front door" for FI innovators to navigate the complex regulatory landscape. This enhances business capacity to exploit commercial opportunities and enables the UK to become the most innovative economy in the world.